Newton001 Tackling mental health disorders in females

Poverty is associated with poor mental health: the incidence is highest in socio-economic classes C and D and mental health issues are more prevalent in women than men. Poor mental health impacts on the welfare of afflicted individuals as well as the social and economic development of societies. Premenstrual syndrome (PMS) is one of the most common mental health disturbances in women. The peri-menopause is another time in women's lives that is characterised by psychological distress. Depressive illness also has a high prevalence in women. Despite the female bias in mental health disorders, the vast majority of basic research into psychiatric diseases and development of new drug treatments continues to be carried out almost exclusively using male animal models.

Our programme of research has been designed to educate th public about mental health issues specifically related to women. We also aim to improve training got young research workers in order to strengthen the research base in the field of female mental health. There are three main objectives:

1.to consolidate and expand an existing collaboration between research groups in the UK and Brazil working on female mental health disorders
2. to set up training programme for young scientists on the special approaches required for research on females
3. to develop an educational programme to stimulate public engagement and understanding of mental health issues.

Technical abstract
We will continue to pursue our ongoing basic and clinical research programmes in our laboratories in the UK and Brazil. The work we are doing is addressing an unmet clinical need for a fuller understanding of the biological basis of premenstrual syndrome (PMS), peri-menopause and depression in order to develop more rapid and effective diagnosis and treatments.

We will run a Summer School on The Female Brain and Psychiatric Illness, to beheld in Riberirao Preto Brazil in 2015 for post graduate students and early career researchers. The Summer School will focus on training in special approaches and techniques for designing and carrying out research in females.

Public education and engagement.
Massive Open Online Courses (MOOCs) are a very effective way to engage and educate a wide lay audience. We will work with a specialist Brazilian company to translate our existing MOOC on brain function into Portuguese, in order to reach the widest Brazilian audience. We will also advise on developing a new MOOC on The Female Brain.